University of Leeds and Sarclad KTP 21_22 R5

To develop and commercialise a first-in-sector software for condition monitoring of continuous casting process in steel making, using advanced data analytics, machine learning and decision sciences approaches. The software will have in-build diagnostic and predictive capability for automated process control which will significantly improve casting productivity.